End-to-End Process Optimisation for Impurity Rejection

The pharmaceutical industry has historically focused on meeting stringent product purity and quality requirements in process design, but the lack of importance placed on sustainability metrics such as solvent consumption or process mass intensity (kg of material used to make 1 kg of active pharmaceutical ingredients) means many existing pharmaceutical processes are unsustainable. The aim of this project is to develop new methods for sustainable pharmaceutical process design by considering early decisions (reaction route, solvent selection, flowsheet structure) in the context of their impact on overall process performance. This requires a holistic multiscale approach that combines chemistry and process engineering.
The project will be based on a Molecular Systems Engineering approach in which a digital-first strategy will be adopted, leveraging advanced models and optimisation techniques. The utilisation of modern thermodynamic property prediction methods, especially group contribution approaches such as SAFT-y Mie, alongside superstructure optimisation, will be used to extend upon the current state-of-the-art, and to pose an end-to-end optimisation problem to improve the sustainability of both existing and novel pharmaceutical processes. The reaction pathway, flowsheet topology, and solvent selection will be considered in a single integrated problem to ensure decisions are made with a holistic view of manufacturing, with methods such as life cycle analysis used to gain a more complete judgement on the true sustainability of each process alternative. Case studies will be drawn from the experimental work of PhD students within the CDT cohort, ensuring the relevance and validity of the proposed approach.